Smart Power Plan Online Tool for the specification of low emission energy supplies for live events and other temporary users

Our project addresses the issue of decoupling energy use on live events and other temporary sites from current high emissions fuel use.

The project delivers a highly accurate online calculator for specifying temporary power supplies and links this with suppliers of clean tech and low/zero emissions equipment for the supply of energy.

The benefits of the project will be seen in increased energy efficiency, improved public health, increased cost effectiveness for business and stimulation of new markets for clean tech.

The project encourages and enables cross sector working and diversification of businesses from the live event sector (currently severely impacted by Covid-19) into other markets and improves resilience and energy independence.

Through extension of the project we aim to work with industry trade bodies to increase uptake of the tool and refine datasets and with UK & International promoters and production companies to refine and develop the design of the tool for local markets through extended, multi-territory beta testing.